Building resilience and resources to overcome depression and anxiety in young people from urban neighbourhoods in Latin America

Background
The numbers of people with depression and anxiety greatly increases during adolescence. Adolescents who live in big cities more commonly experience stressful events such as conflict, poverty, substance misuse and social isolation. This includes adolescents from Latin America - which is the most urban part of the world. Although many individuals experience stressful events, the majority do not develop either depression or anxiety. Furthermore, when people do experience them, up to half recover within a year. This raises the question of what helps people to prevent depression and anxiety, and what helps people recover. We have called these resilience factors. Our aim is to understand resilience factors so we can develop new approaches to treat depression and anxiety.

Objectives
The overall aim is to identify resilience factors that are linked to either prevention of depression and anxiety, or to recovery. We will focus on adolescents and young people who live in three large Latin American cities - Buenos Aires, Bogotá and Peru. To achieve this, we aim to:
1. Develop new ways of measuring resilience factors that can be used with adolescents and young people,
2. Identify which resilience factors prevent depression and anxiety,
3. Identify which resilience factors help adolescent and young people to recover from depression and anxiety within one year,
4. Develop case studies about existing approaches that promote prevention and recovery,
5. Build up the research skills and knowledge of researchers in Latin America,
6. Involve adolescents and young people through an interactive arts-based project.

Methods
The project is organised into six work packages (WPs). In the WP1, we will ask young people and staff who work in schools, youth organisations and healthcare services to help us develop new ways of measuring resilience factors to create an assessment tool. The new tool will be used in a study that will compare 1020 adolescents (15-16 years old) and young people (20-24 years old) with depression and anxiety to 1020 adolescents and young people without. We will look at personal factors such as health behaviours and social factors including relationships. We will test if there are differences between the two groups. This will help us discover which factors are linked to prevention. The individuals who have depression and anxiety will be asked to complete the same measures after one year. We will compare individuals who recovered from depression and anxiety to those who did not. This will tell us about recovery. To promote prevention and recovery we will conduct interviews with participants who did and did not recover and with different stakeholders. This will help us identify areas of "good-practice" which we will write up as case studies. This may include initiatives such as health centres or social-groups in the community (WP4). So that researchers in Latin America can continue studying resilience and recovery, we will provide training and activities focused on research skills (WP5). Finally, we want to involve adolescents and young people in our research. To do this, we will run an arts-based project where we will ask those with depression and anxiety to use different materials such as photographs, films, and graffiti to document their experience. We will hold exhibitions to display the art. We hope this will encourage other young people to get involved in research (WP6).

Expected results
The project will lead to new knowledge about what prevents depression and anxiety and what help people recover. Understanding this will help us develop new approaches to improve the mental health of adolescents and young people and reduce the burden of mental disorders. Our communication methods will ensure the research is widely disseminated. Although the project focuses on Latin America, our learning will help other countries, including many Low and Middle Income countries, which are becoming more urban.

Technical abstract
pression and anxiety are leading causes of youth disability worldwide. Risk factors such as social isolation, conflict, internal displacement and poverty, are common in urban environments. Despite this, many adolescents and young people do not develop either condition and up to 50% who do experience an episode recover within a year. Our aim is to identify resilience factors associated with prevention and recovery from depression and anxiety in adolescents and young people from urban regions in three Latin American countries. To achieve this we will:

-Develop appropriate methods of assessing resilience factors in adolescents and young people in Argentina, Colombia and Peru,
-Identify resilience factors associated with prevention and recovery from depression and anxiety,
-Develop case studies of existing initiatives to amplify these factors,
-Engage stakeholders in a participatory arts-based project giving voice to adolescents and young people,
-Increase research capacity within Latin American institutions.

We will conduct a cross-sectional study of adolescents and young people to assess whether resilience factors differ between 1020 individuals with and 1020 without depression and anxiety to determine which factors may be associated with prevention. The group with either condition will be followed up for one-year in a prospective cohort study to compare those who do and do not recover. Good practice qualitative case studies involving multiple stakeholders will identify existing approaches to amplifying these resilience factors. Our particular focus is on urban environments in Latin America - the most urbanised region in the world, where youth make up a quarter of the population. Identifying resilience factors in this population is crucial for developing new approaches to reduce the burden of common mental disorders. The knowledge generated has the potential to generalise to other Latin American countries and LMICs with rapid urbanisation.

Potential impact
Depression and anxiety are leading causes of disability worldwide particularly during adolescence where prevalence rapidly increases. This risk may be even greater where individuals are exposed to multiple stressors such as armed conflict, poverty, social isolation, trauma, displacement and violence. Adolescents and young people in urban environments may be more likely to experience these stress factors. Yet, despite the impact of depression and anxiety, many adolescents and young adults do not develop either condition, and up to 50% of young people recover from a single episode within a year. This raises the question of what factors protect and prevent individuals from developing these disorders, and which factors promote recovery should individuals experience either condition.

This project aims to identify resilience factors that are associated with the prevention of depression and anxiety and with recovery if, and when individuals experience either condition. Our focus is on adolescents and young adults, who represent a quarter of the population in Latin America - the most urbanised region of the world. The programme will focus on resilience factors that are amenable to intervention and change, and will be conducted in Argentina, Colombia and Peru. The programme has the potential to lead to the development of new approaches to reduce the burden of depression and anxiety for adolescents in Latin America and beyond. The main impact of the project will be:
1)Identification of resilience factors for preventing and promoting recovery from depression and anxiety in adolescents and young people,
2)Developing appropriate methods for assessing resilience factors in adolescents and young people from urban environments in Latin America,
3)Identifying case-studies of existing good practice which amplify and strengthen the identified resilience factors,
4) Engaging adolescents and young-people in participatory arts-based projects to give voice to their experience of depression and anxiety,
5)Building capacity of researchers, policy-makers and mental health services.

The following groups will immediately benefit:
a)Adolescents and young people who live in urban environments including those who experience multiple stressors due to urban living. The primary aim is to identify resilience factors for prevention and recovery from depression and anxiety that are amenable to intervention. This will generate new knowledge that can be used by individuals, communities and societies to strength resilience.

b)Healthcare professionals, youth workers and educators will benefit from a new understanding of resilience factors. This will include both personal and social resilience factors. Within the programme, we will identify case-studies of good practice that currently exist within each country. Within these case-studies, there will be a focus on upscale. By identifying existing approaches, sustainability will be prioritised.

c)Government organisations, charities and NGOs will gain a better understanding of the challenges faced by individuals with depression and anxiety, and the resources they use to overcome these. This will be highlighted in participatory project resulting in a short film and photography exhibition.

d)Academics: the project relies on close collaboration between academic institutions in the UK and Latin America. Through knowledge exchange visits and capacity building workshops, research and leadership capacity will be increased.

e)Members of the public: depression is a leading cause of disability for adolescents and young people, with many experiencing recurrent episodes into adulthood. Reducing such mental disorders will have wide societal and economic benefits, potentially for decades if young people at risk of or recovering from mental disorders find resources to avoid them in the future.